Structure, folding and evolution of alpha-helical transmembrane proteins

Transmembrane (TM) proteins are involved in a wide range of important biological processes. Many are also prime drug targets - it has been estimated that over half of all drugs currently on the market target TM proteins. However, due to experimental difficulties, TM proteins are severely under-represented in structural databases. The biological and pharmacological importance of TM proteins highlights the need for accurate theoretical structure prediction methods for TM proteins to address this shortfall.

In the absence of structural data, bioinformatic strategies turn to sequence- based prediction methods. In this project, I will develop novel prediction tools which will assist with the two and three-dimensional modelling of TM proteins, detection of novel drug targets, and provide insight into TM protein function, assembly, evolution and aggregation. Collaboration with experimental groups working with TM proteins will provide opportunities to validate these methods.

This project has the potential to significantly enhance the accuracy of current TM protein models to the point where the application of medicinal chemistry becomes a reality. It may also provide fundamentally new insights of significant biological and biomedical relevance, while furthering our understanding of a wide range of diseases linked to TM proteins including diabetes, hypertension and epilepsy.

Technical abstract
Transmembrane (TM) proteins are involved in a wide range of important biological processes such as cellular signalling, transport, communication and adhesion. Many are also prime drug targets - it has been estimated that over half of all drugs currently on the market target TM proteins. However, due to experimental difficulties, this class of protein is severely under-represented in structural databases, making up less than 2% of known structures in the PDB. The biological and pharmacological importance of TM proteins highlights the need for accurate theoretical structure prediction methods for TM proteins to address this shortfall.

In the absence of structural data, bioinformatic strategies turn to sequence- based prediction methods. In this project, I will develop novel prediction tools to aid the identification of structural features involved in pore formation and oligomeric interactions, which, when combined with my topology and helix packing tools, will allow prediction of TM protein quaternary structure for the first time. A genome scan for TM proteins containing pore-forming structures may lead to the identification of novel ion channels which represent an important class of targets for pharmaceutical intervention in a range of diseases including diabetes, hypertension and epilepsy.

An analysis of TM protein subunit interactions, combined with a systems biology approach, will also provide insight into TM protein evolution, quaternary structure symmetry and assembly pathways - areas where, compared to soluble proteins, relatively little is known. Additionally, I will analyse stoichiometry and symmetry, implicated in function and regulation, while furthering our understanding of protein aggregation within membranes which is linked to a plethora of clinical syndromes including Alzheimer‘s and Parkinson‘s disease.

By combining our novel prediction tools, I will adapt and optimise the FRAGFOLD ab initio method to predict TM protein three-dimensional structure. This will also involve the development of TM protein-specific energy functions and the use of molecular dynamics simulations in order to accurately assess model quality. Collaboration with NMR and X-ray crystallography groups will provide opportunities to validate our methods.

This project has the potential to significantly enhance the accuracy of current structural models of TM proteins, which today are largely restricted to two-dimensional topology maps. Recently we have modelled the Batten disease protein which has helped direct further experimental work into this incurable illness. With novel tools we hope to model such disease related proteins at higher resolutions to the point where the application of medicinal chemistry becomes a reality.